Evaluating the Feasibility of a Potentially Game-Changing Alternative to Green-Screen in Visual Effects.

Levitation 29 are a creative innovation company that specialises in bridging the gap between the worlds most exciting emerging technologies and real-world applications, developing high profile projects and new business models. Our work has been seen by millions worldwide and includes some of the world's most recognisable projects including the first Vantablack car for BMW in 2019\.

With a particular focus on technical and creative innovation in the entertainment and media industries, We have developed a concept for a potentially game-changing alternative to green-screen technology which leverages innovations in material science and state-of-the-art software design. We will evaluate the feasibility of our innovation through this Global Cooperation Feasibility Study.

Although confidential at this stage, the technology has the potential to completely replace green-screen which is used when different content is required in the background or foreground of a movie. A solid colour, like green or blue, is used in the shot. Software can then digitally "key out" that colour, replacing it with new content. It is an old technology that has a number of problems including colour spill when too much light on the solid green or blue results in fuzzy green or blue edges around your object or reflections on skin and shiny objects. We believe our innovation solves this problem while drastically improving the ability to 'key' which could not only save millions of dollars for large movie productions but could enable new and exciting special effects for future films.